Machine learning for automated colour processing of high dynamic range motion picture content

Use of artificial intelligence applications to address high dynamic range and wide colour gamut colour pipeline issues in professional media production.